Nanoscale bioelectronics for point-of-care diagnostics and wearable devices

The uncovering of biomarkers holds great potential in the early detection of disease and physiological dysfunction, and miniaturized/portable sensing apparatuses can allow for continuous functionality in diagnostic or treatment. Low-cost processability and multipurpose analysis capability are among the most sought-out features that a device would need to possess to tackle the global Biosensor market. This project will combine expertise in conducting polymer synthesis with nanoscale device assembly and fabrication, to develop novel bioelectronic platforms for point-of-care diagnostics and wearable applications. It will build upon initial work on designing semiconducting polymers for bioelectronic applications and the fabrication of multiplexed sensing devices. As a proof of concept, the project will demonstrate real-time monitoring of multiple biomarkers on the same chip.